The first global sustainability-focused and technology-enabled fashion marketplace capable of reducing the global fashion industry’s 3.4B tons of CO2 output.

OK.EK will be the world's first curated sustainable and ethical fashion PWA platform that uses technology capable of reducing the global carbon footprint. Shoppers can browse and purchase products aligned with their values (OK.SHOP), play in a personalised virtual fitting room (OK.PLAY), interact with like-minded shoppers (OK.CLUB) and live stream shopping, auctions and on-demand sales events (OK.CONNECT).

OK.EK uses a drop/bulk-shipping model and virtual fitting room to efficiently connect conscious shoppers to both local and global sustainable brands, as well as pre-loved fashion. OK.EK assists shoppers who are unable to easily find fashion products aligned with their values/expectations for high-quality and timeless products, avoiding fast fashion.

OK.EK supports only verified, sustainable and ethical brands, boosting demand for those with fair supply chains. OK.EK displays fashion products for male, female, unisex and plus-size clothing for individual expression. The platform removes the industry's exclusivity for specific sizes/shapes/demographics.